Exploring Social Inequalities and Intersectionality in Youth Justice: A Global Perspective with a Focus on Southern Africa

This research examines social inequalities and intersectionality in youth justice, and explores out-of-court resolutions, focusing on Southern Africa with insights drawn from international contexts like England and Wales. Utilizing a qualitative approach, the study explores the experiences of marginalized youth within justice systems through interviews, focus groups, and document analysis. Ethical considerations guide the research process, ensuring participant confidentiality and cultural sensitivity. Findings will inform policy, practice, and advocacy efforts aimed at promoting fairness and equity within youth justice systems. While the research holds significance for disciplines beyond academia, its greatest impact will be felt by marginalized youth within justice systems. They stand to benefit directly from the insights generated as this research sheds light on their experiences, advocates for their rights, and promotes interventions that ensure Justice and alternative solutions.
The study aims for dissemination through academic publications, conferences, and engagement with stakeholders. Professor Hannah Smithson has been approached as a potential supervisor. Over 34 months, the research project will proceed through distinct phases. The initial six months will involve literature review and methodology development. Subsequently, fieldwork will be conducted over nine months across Southern African countries and England. Months sixteen to nineteen will focus on data analysis and interpretation, while months twenty to twenty-two will develop a dissemination plan. The final phase, from months twenty-three to thirty-four, will see the dissemination of findings through various channels.

1. Introduction
While youth crime remains a global concern, there has been a notable decline in many developed countries over the past few decades. For example, the United States has seen a 60% drop in the arrest rate among 15-17-year-olds since the mid-1990s (Andersen, Anker, and Andersen, 2016). Similar trends have been observed in developed democracies such as the UK, Denmark, and the Netherlands, albeit with varying timelines (Danish Ministry of Justice 2016; Statistics Netherlands 2023; Youth Justice Board 2022/2023). However, this decline is not mirrored globally, particularly in developing nations grappling with poverty, social unrest, and political instability. For instance, South Africa faces significant challenges in its youth justice system, with alarming rates of youth crime. According to the Judicial Inspectorate Correctional Services (JICS, 2021), the country reports one of the highest rates of youth crime, with 3,105 juveniles awaiting trial, 1,503 juveniles sentenced, and 155 children in remand detention. Additionally, approximately 60,000 children come into contact with the law annually in South Africa, according to the Department of Justice and Constitutional Development. Similarly, Zimbabwe and Malawi also grapple with high rates of youth involvement in criminal activities, indicating a pervasive issue across the Southern African region.
Despite regional and economic disparities between developed and developing countries, a common thread emerges: youth from disadvantaged backgrounds are disproportionately represented in the justice system (Chadbourne, 1998; Lofstrom and Raphael, 2016; Fosten, 2016). Minoritized youth are more likely to face incarceration, while privileged communities tend to benefit from diversionary measures (Schlesinger, 2018). This discrepancy is particularly pronounced for racial and ethnic minorities, as noted by Ericson and Eckberg (2019), who highlight the disproportionate referral of African American youth for formal processing compared to their white counterparts.
Against the backdrop of these challenges, the concept of intersectionality emerges as a pivotal framework for understanding the complex interplay of social inequalities within youth justice systems. Intersectionality theory (Crenshaw,